Open Energy Efficiency Savings (Open EnEffS)

The central question of evaluating energy efficiency interventions is: how did energy consumption change from the baseline period to the reporting period after the intervention? What was the quantifiable impact of an energy efficiency measure as compared to an accurately modelled counterfactual?

In our Open Energy Efficiency Savings (OpenEnEffS) project, Carbon Co-op will adapt and extend an existing US open source implementation (OpenEEmeter) of the CalTRACK methodology for estimating avoided energy use, using smart meter data from our PowerShaper service and combining this with weather data and dates and details of energy efficiency interventions, to enable a new value streams and business models for us and the wider sector.

The project is extremely strategic, bringing a well developed US approach to a UK context and utilising smart meter data to meet an evidenced need critical to the UK's Net Zero transition. The project operates within the broad context of LF Energy, the world's leading open source foundation focused on the power systems sector and has support from Ofgem, CIBSE and DNO Electricity North West as well as the active engagement of BEIS' Smart Metering Implementation team.

Founded in 2011, Carbon Co-op is a community energy organisation, a not-for-profit membership organisation founded to develop new, 'bottom-up' approaches to achieving the large scale reductions in domestic and community-scale carbon emissions we require to tackle climate change.

Our work covers three broad areas, energy efficiency, energy systems innovation and citizen advocacy and includes the delivery of innovation R&D to inform the development of new energy services. We have a track record in the development of new open source tools to underpin innovative energy services.

The project has been developed by our in house staff team at Carbon Co-op on the basis of groundwork achieved in past projects, in particular our PowerShaper Monitor service that enables householders to access smart meter data.